How non-noetherian is the enveloping algebra of the Witt algebra?

It is a long-standing open question whether there exists an infinite-dimensional Lie algebra whose universal enveloping algebra is (left and right) noetherian. In 2013 Sierra and Walton answered this question in the negative for the Witt algebra W of derivations of the ring of Laurent polynomials by exhibiting a specific two-sided ideal I of the enveloping algebra U(W) which is infinitely generated on the left and on the right. This is still the only known example of an infinitely generated one-sided ideal in this ring.
This project will investigate under what conditions a one-sided ideal of U(W) is infinitely generated. Possible sub-topics include computer exploration of examples, (non-)noetherianity of localisations of U(W), and one-sided ideals of related algebras.